Coated current collector for battery performance improvement (CONTACT)

Current collectors are a critical component of a battery. Used to bridge batteries and external circuits, they are responsible for the flow of electrons between the negative and the positive terminals of the battery (electrodes), which directly influence the charge rate capability, battery capacity and the useful lifespan of the cell. Unfortunately, the market suffers from poor adhesion, high degradation, severe corrosion issues, and increased contact resistance.

Today, bare aluminium is typically used as current collector, however, carbon-coated current collectors are increasing in popularity due to the performance advantages offered in energy and power density.

This project aims to validate GNN-coatings technology in a continuous roll-to-roll environment and then produce cylindrical cells the performance. Having established a UK-based value chain, the project will increase GNN's manufacturing readiness level of production facilities in the UK by engaging all stakeholders.

The innovative coated current collector improves adhesion and contact between the battery material and foil, enabling increased performance over competitors. Further, the technology which is produced using a rapid and low-energy process lowers production costs significantly.

GNN's proprietary formulation uses organic polymers and binders and conductive material to reduce contact resistance, prevent corrosion, and increase adhesion. These advantages make the battery industry more competitive and sustainable for EV applications but also for mobile devices and energy storage systems requiring high electrical performance.